Studies of Porosity and Adsorption in Oil Reservoir Rock

This project aims to develop approaches to create models of porous rock, as might be found in oil reservoirs, which can be used for the development of new approaches to understanding water flooding within the rock. The project will have several broad aims: 1) characterise the adsorption and structure of surface layers of organic molecules adsorbed on real reservoir rock, 2) develop parameters to characterise the different kinds of organic material that might be adsorbed on the rocks, 3) prepare synthetic porous beds with similar adsorption and other physico-chemical characteristics to the real rock, and 4) characterise and compare the wettability of real and synthetic rocks.